Proton Health: a full-stack digital health app designed to tackle eczema.

Proton Health is a digital app tackling eczema, a skin condition affecting over 550M patients globally. We use cutting-edge science, personalised coaching and behavioural therapy to control symptoms. Delivered as an individualised programme, we combine bespoke insights, educational sessions and a personal Skin Coach to enable effective self-management and the prevention of disease flare-ups.